Goods-as-a-Service - Feasibility with pallets

The aim of this feasibility study is to prove that substantial efficiency gains, cost reductions, productivity improvements and vehicle emission reductions can be achieved through the implementation of a 'Goods as a Service' solution to replace the inefficiencies created through standard ordering.

'Goods as a Service' uses the implementation of forecasting techniques and inventory routing to enable the manufacturer to predict the quantity of goods required by the purchaser / retailer. If such forecasting is accurately and consistently delivered then it removes the need to order goods, with the significant inefficiencies this creates as orders and expectations change.

Miralis Data have worked with manufacturers around the world to optimise their logistics and supply chains and firmly believe that 'Goods as a Service' could revolutionise how supply chains operate. To deliver this they have partnered with CHEP, a global leader in the provision of pallets to move goods across the supply chain. They work closely with customers in the UK and all the major retailers.

The first goods to be tested in the 'Goods as a Service' solution are CHEP's own pallets. These pallets enable the movement of billions of items of goods from manufacturers to retailers. Creating a solution where pallets are delivered and collected optimally without the need for the customer to order would transform CHEP's own business, as well as the thousands of customers it serves.

Once proven, the solution could be turned into a technology platform and delivered into FMCG manufacturers in the UK and around the world for the benefit of them and their retail customers.